Audio marketplace for underrepresented creators

Content is Queen stands as a beacon in the audio industry, championing the voices that often go unheard. Founded by the visionary Imriel Morgan, our platform is dedicated to reshaping the podcasting landscape by prioritising diversity, equity, and inclusion.

Our latest endeavour is developing a groundbreaking marketplace that seamlessly connects diverse creators with advertisers and commissioners. But it's not just about connections; it's about ensuring the right fit. That's where our innovation shines. By integrating AI-driven talent matching, we're ensuring that collaborations are frequent and fruitful, optimising content quality and reach.